Stress and early puberty: is the limbic brain the key?

Hypothesis: Dynamic developmental changes in kisspeptin and GABA/glutamate activity in the posterodorsal subnucleus of the medial amygdala (MePD) regulate hypothalamic GnRH pulse generator frequency to govern the timing of puberty onset, and psychological stress delays puberty consequent to an action of urocortin 3 on this novel MePD neurocircuitry. Objectives: 1. Establish that the MePD kisspeptin system is the key central component of the neural mechanism triggering puberty onset. 2. Investigate the role of urocortin 3 in the MePD in psychological stress-induced delay of puberty.